Optimal Control and Control Systems Design of Energy Storage Systems Under Uncertainties

Energy storage systems (ESS), usually part of a larger microgrid system, requires automatic control to allow a connection to the electricity grid. The environment where ESS operate is characterised by a high degree of uncertainty. Imagine a system composed of renewable power sources (e.g. solar and wind farms), diesel power generators, an energy storage and multiple connected users. The information available to the control system is subjected to uncertainties, including variable user demand and renewable power generation. The control strategy needs to efficiently address the intrinsic uncertain nature of these systems. The aim of the control system is to manage the power flows and optimizing the energy usage, usually minimizing the total system costs while satisfying a set of constraints (e.g. ensure power to all users). These problems fall into the kingdom of optimal control of uncertain nonlinear dynamic systems. Given the nonlinearity and the high degree of uncertainty of the problem, a high computational cost is associated with solving these problems and running a controller. The objective of this research is to partner with Schlumberger Limited (SLB) to develop efficient optimal control algorithms for energy systems. Based on the literature review of the state-of-the-art microgrid modelling and optimal control under uncertainties, this project is oriented towards synthesizing and performing a simulation-based study of a novel robust optimal control algorithm for nonlinear dynamical energy systems which is able to optimize over feedback policies.
The design of the optimal control algorithm will be tailored to the specific real-world application. A microgrid system of potential interest comprises a solar photovoltaic farm, an energy storage system based on hot and cold water sinks, multiple users and the electricity grid. The challenges arising from solving these problems are mainly given by the real-time performance of the controller and problem scalability.